Digital inclusion. An accessible 999

My name is Becca Hume, founder of TapSOS; a technology company designing digital communication tools for reporting to 999\.

Our TapSOS app, initially designed for Deaf and Hard of Hearing, provides a non-verbal tool for creating alerts to Police, Fire & Rescue, Ambulance and Coastguard.

In addition to our mainstream app, we are building the first digital tool for victims of Domestic Abuse for discreet reporting when calling 999 isn't safe. This was is in response to the increased risk and significant rise of levels of Domestic Abuse as a result of COVID-19\.

TapSOS technology is meant for everyone. We have an opportunity to develop specialised service design to enhance a user's experience when interacting with 999\.

In particular we will develop our technology to address categorised needs such as, Physical, Developmental, Behavioural/Emotional and Sensory.